Antaco

Antaco has developed a process that turns biomass/biowaste into a high value biofuel – biocoal. Antaco’s technology is innovative in creating cost effective engineering solutions to commercialise the process of hydrothermal Carbonisation (HTC). Antaco's technology can use any type of biomass regardless of moisture content to create biocoal. It is a low tech low cost solution that is far more robust than conventional processes that are restricted in the type of feedstock they can use and are also very sensitive to moisture content.